Clinically Proving the Feasibility of VPS on a Novel Substrate

Coatings are used in the orthopaedic industry to encourage direct to implant bone ingrowth for long term stabilty. Coatings are proven on certain material groups, such as metal and plastic. We are proposing to clinical assess the feasibility of applying an ingrowth coating to a novel substrate, for which there is no clinical precendent. This will enable superior high functioning implants to be developed.